Improving the accuracy of Lifelight First closer to standard-of-care vital sign technologies: experiments addressing signal processing and feature extraction challenges to help penetrate the clinical and home-monitoring market.

A small Southampton-based company called "xim" are developing Lifelight First(r), a technology that measures your heart rate, blood pressure, oxygen saturation and respiratory rate in just 40 seconds using a smartphone camera. Lifelight First makes health monitoring effortless and is useful for those who find existing equipment on the market, such as blood pressure cuffs, painful or inconvenient. Unlike blood pressure cuffs which require the patient to roll up their sleeves; cause embarrassment for those with larger upper arms; and squeeze your arm so tightly that sometimes they can create a bruise, Lifelight First is completely contactless and hassle-free.Xim are working with the National Physical Laboratory using funds from the Innovate UK Analysis For Innovators grant competition. The aim of their 10-month project is to improve Lifelight First's algorithms so that it can perform as well as blood pressure cuffs, pulse oximeters and heart rate monitors currently used by the NHS. That way, Lifelight First can be used within the NHS sooner.